Environmentally Powered Integrated Thermoelectric Harsh Environment Robotic Magnetic Anomaly Locator (EPITHERMAL)

Public description
Nemein is an award-winning small business based in South Wales, manufacturing downhole tools for the oil and gas industry. The proposed project targets the development of a magnetic anomaly sensing capability purpose-built for the extreme environment found at the bottom of kilometres-deep wells.